Developing a platform for renewable energy project management through people-centred design.

At Lumify Energy, we increase transparency in the renewables sector to equip those involved to manage and maximise the income from their renewable projects.

We help site developers and operators to navigate the complex systems of multiple overlapping management obligations. We specialise in simplifying the process, eliminating errors and reducing risks (and associated costs) for operators.

In this project, we aim to develop a software solution that will bring our expertise to a wider audience, allowing us to help more developers and other stakeholders. We will explore different technologies to help streamline processes, working with user representatives to understand their needs and generate ideas.

Our solution will be designed to deliver information directly to the person who needs it in an easy-to-understand format. This will eliminate the need for every stakeholder to trawl through mountains of complex paperwork to extract all the information that applies to their role.